Ultra-sensitive diagnostics platform combining photodynamic therapy reagents with a digital readout

"We now live in an age where personalised precision medicine is a reality for many patients, enabling better health outcomes. This personalisation requires access to appropriate diagnostic tools to select the right patients for the right treatment at the right time. Whilst a large number of disease markers are detectable using existing diagnostic tools for patient selection, there are still a significant number of disease areas which have eluded suitable testing in the clinical setting due to limited sensitivity of the tests. A few examples include circulating tumour markers, Cytokines, Alzheimer's disease markers, cardiac markers , infectious disease markers.

Psyros are a newly formed spin-out from a Global Pharmaceutical company who had a large presence in precision medicine. The team have a very strong track record developing point of care _in-vitro_ diagnostics and recognise this unmet need of ultra-sensitive testing for precision medicine.

In this project, we intend to prove the feasibility of a ground-breaking new concept for ultra-sensitive detection for use in diagnostics. When fully developed, this will open up opportunities for precision medicine for diseases where this is not currently possible, thereby improving the outcomes for patients and ultimately improving the quality of their lives."